A feasibility project for providing a scalable multi-tasking automated audio processing engine for file-based worklows

Emotion Systems produce a range of applications for improving the efficiency of file-based workflows in a professional broadcast environment. These include areas such as loudness compliance, audio mapping, audio rework and Dolby® encoding.Currently these applications can be operated manually or within an automation system using an API. However real efficiencies could be gained if it were possible to combine all these applications to work under control of one API. Doing this would mean that it would be possible to very efficiently implement them within an automation system and also within a cloud environment. Within such environments it would also be desirable for the applications to include an element of scalability so that their capacity could scale to meet immediate requirements. Charging for scalability within cloud based environments is now more often done on a pay per use basis rather than on a capital cost basis. This would therefore require the development of a secure metering system.